Feasibility of Novel Optimal Attitude Planning and Control algorithms for low cost spacecraft

This feasibility study will assess the practical implementation of novel motion planning algorithms within flight representative hardware for a minaturised ADCS, addressing the problem of performing minimum resource attitude manoevres within the limitations of available onboard processing capability, and sympathetic to small to nanosatellite sensing and actuation. The on-board optimal motion planner will enable small low-cost spacecraft to perform to the high-precision pointing capability of larger, more expensive, spacecraft. The aim is to develop control algorithms that enhance the capability of small spacecraft re-pointing capabilities that are affordable to a wider range of consumer